Building Bridges in Ethics: Connecting Metaethics and Normative Ethics

In everyday life, we often face complex ethical questions. Is it wrong to eat meat or to have an abortion? Philosophers approach such concrete questions in two ways. Applied ethicists investigate these questions directly with the best analytic tools of philosophy. Normative ethics, in contrast, attempts to find general principles that could give the right answers to all ethical questions at the same time. Utilitarians, for example, suggest that we should always do whatever brings about most general happiness, whereas virtue ethicists claim that we should do whatever a fully virtuous agent would do in our shoes.

We also ask more theoretical questions about morality, even in everyday life. We wonder whether moral claims can be true or whether morality is merely a matter of taste. Metaethics investigates this type of higher-order questions systematically. It focuses on three questions:
- What do we mean when we say that an action is right or wrong?
- What kind of a mental state are we in when we make moral judgments like this?
- What is the nature of states of affairs that make moral claims true? Do rightness and wrongness of actions somehow depend on our judgments or culture, for example?

When answering these questions, metaethicists draw from the best theories in philosophy of language, philosophy of mind and metaphysics (the study of what there is). However, only few metaethicists think that they should study normative ethics in order to answer the central questions about moral language, thought and moral properties (such as rightness and wrongness). Likewise, normative ethicists rarely consider these more theoretical questions when they attempt to understand which actions are right and wrong. This is why these two fields tend to proceed independently of one another.

Yet, there does not seem to be any good reasons for this. It is appealing to think that considering which actions are right and wrong should help us to understand the nature of our moral language and thought, and vice versa. In this case, those working in normative ethics should listen to metaethicists and metaethicists should learn from the normative ethicists. This is why investigating the connection between these two fields has potential for transforming both fields.

The research project will have two parts. These parts will be pursued simultaneously, even if the results of the first part will help to guide the second part. The first part will investigate how different philosophers have understood the connection between metaethics and normative ethics in the past. I will look at the attempts to show that the main views in metaethics do not have any consequences for what is right and wrong. These arguments have usually been put forward by those who defend the idea that moral language expresses our desires and emotions and by those who think that moral qualities of actions are of their own unique kind. I will also critically examine the arguments that have tried to draw moral conclusions from metaethics or metaethical conclusions on the basis of what is right and wrong. For example, Richard Hare famously argued that because moral claims express general prescriptions some form of utilitarianism is true.

The second part of the project develops a new way of understanding the connection between normative ethics and metaethics. I will argue that normative ethicists will need to explain why their favourite ethical theories are knowably true. In such explanations, they will have to rely on metaethical views about moral language, thought and properties. This means that normative ethicists must do metaethics and metaethicists normative ethics. I will also argue that the best views in metaethics will constrain which ethical theories are defensible. If this is right, then these areas of moral philosophy are deeply intertwined and therefore making advances in these fields will require much more co-operation between metaethics and normative ethics.

Potential impact
The research of this project proposes that, when we evaluate ethical theories concerning which actions are right and wrong, we must take into account metaethical insights about the meaning of ethical terms and the nature of ethical judgments and moral properties (such as rightness and wrongness). This means that some of the ethical theories relied upon in current moral debates can turn out to be untenable because they are not compatible with plausible metaethical frameworks informed by the recent advances in philosophy of language, epistemology, philosophy of mind and metaphysics. The nature of this project therefore lends itself to interdisciplinary and collaborative work as implications of the research will have to be assessed with respect to not only theories in metaethics, normative ethics and applied ethics, but also with respect to theories in philosophy of language, philosophy of mind, epistemology, metaphysics, public policy and law. Some indication of how the research outcomes may impact on these fields has been provided in the academic beneficiaries section. Here I would like to focus on the impact that the research might have outside academic circles and in particular on the work of lawyers, politicians and health care professionals, and finally the general public.

Lawyers, politicians and healthcare professionals have to make important decisions by comparing the strength of the claims which the groups that are affected by their policies and choices can make. In climate change debates, one has to decide how strong the claims of the future generations are compared to the claims of currently living people. In health care contexts, one has to compare the claims which few individuals have for some expensive treatment against the claims which a large number of people have for some cheap preventive measure. Such important decisions are often made with explicit references to consequentualist ethical theorizing. The idea is to decide in a way that maximizes the amount of general quality-adjusted life years.

One of the main conclusions of the planned research will be that this type of maximizing consequentialism is not compatible with the defensible metaethical views about the nature of rightness and wrongness. According to the defended view, what is right is essentially constrained by what kind of personal objections individuals are warranted to make to their treatment on the basis of how that treatment affects their life. In this case, smaller claims of a large number of people do not outweigh the claims of a smaller number of people who would bear a more serious burden. In this way, the results of the project can have an impact on what kind of important ethical choices lawyers, politicians and healthcare professionals make. It can protect individuals from being burdened by the general promotion of overall well-being. The metaethical elements of the project also have a direct bearing on general sceptical worries about ethical truth and meaningfulness of ethical debates which many people have.

Dissemination outside academia and public engagement will take a number of different and complementary forms during and after the Fellowship. The most powerful method for public communication will be through videos hosted at the project's website. I will create a series of short interviews with some of the leading moral philosophers who take part in the project for this purpose. Other activities of the project will also be recorded and hosted online. The project's blog will also create opportunities for public discussions of this work. Philosophers who work in applied ethics and who are well connected to the professional groups listed above will be informed about the video materials through the project's Twitter feed. I will also give public lectures on the project's research for the general audience, for example, at the Royal Institute of Philosophy, Birmingham branch events and at the annual Faith & Reason week.